Developing ALFA and NEAT for JWST data

The two tools to be developed in order to be ready for the arrival of the first MIRI observations (e.g. of SN 1987A) are ALFA (Automated Line Fitting Algorithm) and NEAT (Nebular Empirical Analysis Tool). ALFA is a software tool designed to rapidly and automatically return the continuum and line fluxes, with associated uncertainties, from emission line spectra. The deeper and richer the spectra taken, the more significant its advantage over manual fitting. NEAT takes a list of emission line fluxes from ALFA and calculates the nebular electron temperature and density and elemental abundances from
their relative intensities. Uncertainties are propagated from the line flux measurements into the final results, using a Monte Carlo technique. Both codes run quickly and with minimal user input, though with several configurable parameters. These tools were originally developed to analyse optical spectra - we will extend their capabilities to the James Webb Space Telescope's infrared range.

Potential impact
Developing the ALFA and NEAT tools to handle JWST spectra will potentially benefit a large number of astronomers worldwide who will use JWST spectra.